Dissecting quality control of bacterial outer membrane biogenesis

This PhD project will use a high-throughput genetics tool (Transposon Directed Insertion site Sequencing-Xpress - TraDIS-Xpress) to identify all of the genes in E. coli that either become essential to survival in the absence of the proteases, or increase survival of these mutants. This will be complemented by purification of each protease and pull-down assays to identify the genetic and physical interaction networks of the M48 proteases.

This in vivo work will be complemented by an in vitro assay for BAM-mediated folding of OMPs to analyse the effects of E. coli M48 proteases on BAM activity in a purified system. In addition, X-ray crystallography will be used to provide structural insight into their mechanism of auto-regulation. We will initially take one of the proteases through the pipeline, with the others following if time permits. Together, the genetics, biochemistry and structural biology approaches will provide a unique training opportunity in diverse molecular biology techniques and enable us to elucidate the roles of these proteins in the cell and their repertoire of substrates.

The project will be divided into three key Objectives:

Objective 1: Identify genetic and physical interaction networks of BAM quality control proteases

Objective 2: Determine the effect of quality control proteases on BAM activity

Objective 3: Elucidate the structure of quality control proteases